Experimental Quantum Communications at any Scale

This project investigates the feasibility of practical long-distance quantum communications using advanced phase stabilisation techniques within quantum key distribution (QKD) systems. QKD allows secure key exchange by exploiting quantum mechanics, but current protocols are limited by channel loss and noise. We focus on Twin-Field QKD (TF-QKD), a promising protocol for surpassing the distance limit of conventional QKD systems, using phase-encoded weak coherent states.

The primary aim is to develop and demonstrate a high-performance phase stabilisation system that can operate over deployed optical fibre networks, including asymmetric and long-distance submarine cables. The project objectives include deploying this system in the field, evaluating its performance under realistic conditions, and exploring its integration into scalable quantum networks.

Our methodology includes implementing a novel feedback loop using a field-programmable gate array (FPGA) and acousto-optic modulators (AOMs) for fast, precise optical phase control. This system was successfully demonstrated on a 224 km submarine fibre pair between the UK and Ireland, showing phase noise levels low enough to support high-fidelity quantum communication. Further testing under laboratory conditions confirmed robust operation even in noisy and asymmetric fibre setups.

The project contributes to the development of practical quantum-secure communication technologies, directly aligning with EPSRC's strategic priority areas in Quantum Technologies and ICT. It also has potential applications in frequency reference dissemination and secure communication infrastructure.

Key collaborators include euNetworks and researchers at the University of York's Centre for Quantum Technologies (YCQT).